Towards climate-Positive cRopping: developing mOdel-based approaches to idenTify pathways, and EvidenCe benefiTs (PROTECT)

The project aims to identify approaches to reduce the carbon (C) footprint of cereal (barley) production as a model crop species in-line with net-zero targets. Agriculture is a significant contributor to UK and global greenhouse gas (GHG) emissions, and Scotland has committed to reach net-zero C-emissions by 2045. While crop research trials have identified potential approaches to reduce barley C-footprint for distilling, these have not been critically examined.
The studentship will therefore analyse value chain data to identify and account environmental impact indicators that assess the sustainability of barley production methods, and downstream value-chain segments, using life-cycle analysis (LCA). The approach will identify synergistic 'wins' in overall emissions reductions, minimising negative trade-offs in other impact-categories.
An initial literature review and expert stakeholder consultation will identify innovations to reduce the C-footprint of barley production. In parallel, a bespoke 'grain-to-glass' LCA model will be developed to characterise barley production and processing at Glenmorangie in terms of C-footprint and other environmental impacts. LCA-scenarios will be considered to identify best-case approaches for net-zero barley production and distilling. The approach will draw-upon: Hutton's extensive datasets of integrated cropping practices; Abertay's expertise in applied-science of processing for distilling; and includes industry placements with Glenmorangie.
The project presents an excellent opportunity for training in multi-disciplinary skills and techniques including stakeholder elicitation, LCA modelling, data management, and statistical analysis. The project will suit candidates with a data science background who are keen to apply their skills to solve agri-environmental and value-chain challenges using quantitative tools for sustainable development. Partnering with Glenmorangie also offers invaluable experience in translating research for practical application - since LCA-based tools which have emerged as critical to inform sustainable development and research priorities of the business, and the industry more broadly.